Doctors of Philosophy: Frankl, Jaspers, Jung and the Modern Crisis of Meaning

Viktor Frankl, Karl Jaspers and Carl Jung are, on the surface, very different thinkers: they come from different countries,
follow different faiths, and are of different political persuasions. In reality, however, there is a common bond between
them - they are all trained psychiatrists, and each develops his own philosophy of life to find meaning throughout the
crises of 20th century German-speaking Europe. My project is an endeavour in intellectual history which falls under the
broad umbrella of German studies. It seeks to answer three key questions: (1) Why might this trend of doctorphilosophers have emerged in 20th century German-speaking Europe? (2) What is the relationship between philosophy
and psychiatry in the works of Frankl, Jaspers and Jung? (3) How successful are these thinkers in developing
philosophies of meaning in response to the crises of their time? Though numerous studies by scholars such as Matthew
Bell, Sonu Shamdasani, and Lubica Ucnik have covered aspects of the history of psychology, medicine, and
existentialism in German-speaking Europe, none have focused specifically on the phenomenon of the doctorphilosophers or brought their works into a comparative analysis. This is a clear gap in scholarship that my project seeks
to fill.